Modular Audio Description: Using the extended track to enable personalisation for different audiences

Video-on-demand platforms enjoyed popularity even before the current pandemic
restrictions have led to increased media consumption, according to global statistics1 and the
media watchdog Ofcom2
. Contemporary streaming video-on-demand (SVOD) technologies
continue to shape audiences' viewing practices, making media consumption increasingly
adaptable and individualised. Furthermore, digital curation of user preferences has played a
role in shifting genres and related scripted narratives in response to consumers' diverse
tastes (Elrod 2019). Yet, consumers' diverse access needs have not been fully addressed.
Streaming platforms offer access provision such as audio description (AD), i.e. a verbal
commentary describing visual content, originally intended for the visually impaired.
However, they do not address the demand for AD or similar assistive commentaries that
meet the needs of other diverse audiences, e.g. individuals with emotion recognition
difficulties (ERD).
Equally important, AD offered on SVOD services is highly time constrained, as the AD
narratives are delivered during gaps in the existing audio track, in line with AD convention,
but often leaving little room for describing pertinent salient visual elements (Fryer 2018).
However, SVOD users are no longer restricted to a particular viewing time or length of time
spent consuming streamed content. This flexibility can be exploited to accommodate new
practical solutions to overcome the current restricted format of AD. Therefore, the
proposed research is highly timely, because it may provide foundations for an all-inclusive
cost-effective AD creation workflow that meets both the demand for different AD versions
for diverse user groups and the increasing production volumes.